The University of Manchester and National Trust

To develop and embed a robust strategic and operational innovation framework and supporting tool-kits, underpinned by history and museology, to enhance the way in which the Trust engages with academic research and interprets research for the public.